Imagining a Space for Science in Early Modern How-To Manuals

This thesis argues that early modern how-to manuals were not only books of instructions, but also textual spaces that invite their readers to enter imagined 'workrooms'. I will consider four imagined spaces in English manuals - the labyrinth, the locked study, the city street, and the garden - and examine their relationship to the historical development of workrooms in which writers and readers of manuals applied practical skills. Drawing on literary criticism and the history of science, this research will shed light on the importance of metaphor to the transmission of practical knowledge in early modern England.